MARICube: Intelligent Renewable Energy Management platform for UK market

RESs contribution to the UK’s power grid is growing steadily, as they are sustainable, reduce dependency on fossil fuels, emissions of CO2 and other pollutants, typical of traditional power plants. However, in order to meet the power grid’s growing need for flexibility and to maximise the value of the generated energy, efficient technical and financial management is now essential. Currently, the market proposes several solutions that support asset owners from the operational perspective but no one is able to provide technical real time data on energy production and financial expertise in a single solution. MARICube aims to develop an innovative platform for managing RESs that simultaneously considers both the technical and the economic and market factors that can affect strategic choices. The platform is designed to exploit the available data (both internal from SCADA, and external, weather forecasts or energy market indexes) to predict asset operation and evaluate alternative strategies for supplying energy to the grid. This approach, in conjunction with energy storage technologies, allows the management system to optimise the production of the asset and also the sale of energy and the consequent RoI in short time (1-3 y) according to the nature of the plant.